SPACE - Supplier Planning And Capacity Estimation

**Our vision for the project:**

SPACE will radically change the way companies will interact with each other and how OEMs will award contract work to their supplier base with a focus on small-scale batches or one-off orders. Our vision is to enable small-scale production orders to be placed instantaneously at a supplier with a committed delivery date and price.

SPACE will be developed for all industries and independent of the nature of Supplier-OEM interaction. To facilitate this, SPACE will have support from the Automotive and Railway sector and feature representatives from End-User, OEM and Supplier.

**Main areas of focus**

SPACE will focus on the interaction of Supplier and OEM and tackles a major source of inefficiency in outsourcing departments. These departments don't have the necessary volume to set up dedicated and streamlined processes and rely on iterative, manual work.